Targeting deubiquitinaseas as a novel therapeutic strategy for the treatment of muco-obstructive lung disease

Major lung diseases, such as chronic obstructive pulmonary disease (COPD) and cystic fibrosis (CF), are characterised by a build-up of mucus which cannot be removed by the normal lung clearance mechanisms responsible for airway health. The trapped mucus obstructs airflow whilst inflammation leads to recurring infections that, over time, damage lung tissue and result in a devastating decline in pulmonary function. COPD is the 3rd leading cause of death worldwide and is responsible for 1 in 8 hospital admissions in the UK. There are currently 90,000 people with CF worldwide, and for a child with CF born today the average life expectancy is ~47 years. In addition to the number of lives affected, the associated costs for treatment and management of these diseases are vast (UK £4.7Bn & USA $42.6Bn pa). Across these lung diseases there is a real need for new and improved medicines. The harnessing of the body's own defence processes to keep the airways healthier for longer is a compelling approach, which could have widespread benefits.

A group of enzymes called "DUBs" have emerged as an attractive new focus (target) for the development of new medicines. An increasing body of literature indicates DUBs are involved in many aspects of chronic lung disease including the regulation of pathways that affect inflammation and critical lung clearance mechanisms. The aim of this academic-industrial collaboration is to improve outcomes for patients with such diseases via DUB targeting. To this end, the work will focus on identifying which specific DUBs should be targeted, subsequently enabling the development of (or the repurposing of existing) DUB inhibitors. To do this successfully we will combine the existing knowledge of DUB drug discovery and technology platforms of Almac Discovery, with the disease-area and lung model expertise provided by the secondee.

This secondment will add significant value to Almac Discovery concerning the development of new drugs for major respiratory diseases characterised by mucus obstruction. Pre-COVID, lung disease was the 4th costliest disease across the UK. Although this project is focussed initially on COPD and CF, the proposed project is anticipated to have wider relevance which could provide much-needed tools to assist pulmonary recovery post-COVID. Although the longer-term impacts of COVID-19 infection remain unknown, the staggering number of cases and severity of the disease raise serious concerns in regard to the long-term management of a potentially new population of chronic respiratory disease patients. As such, innovative new approaches, such as DUB targeting, that have potential to reduce airway inflammation and improve lung clearance mechanisms will be of major importance in the coming years. This will have direct benefits to the Biomedical Science sector of the UK.

Technical abstract
Regardless of underlying aetiology, a number of respiratory diseases including chronic obstructive pulmonary disease (COPD), asthma, cystic fibrosis (CF), and non-CF bronchiectasis are characterised as "muco-obstructive". Sputum production and cough are common features with airway dehydration and mucus plugging contributing further to airway obstruction. Compromised mucus transport leads to inflammation and an environment prone to infection, which exacerbates the underlying condition. As such, new therapies that hydrate the airways and restore mucus fluidity have the potential to reduce inflammation. Therapeutic approaches to improve lung clearance mechanisms have considerable potential to elicit clinical benefit across several major disorders, which may now include those recovering post-COVID.

DUBs (deubiquitinating enzymes), catalyse the removal of ubiquitin from protein substrates. Since ubiquitination controls a plethora of regulatory functions including degradation, modulation of DUBs provides multiple opportunities to manipulate critical cellular processes. An emerging body of evidence highlights a role for DUBs in pulmonary biology and disease. One example is the DUBs USP2 and USP8, which if inhibited would suppress activity of the epithelial sodium channel (ENaC). ENaC blockade is widely recognised an attractive therapeutic strategy to ameliorate muco-obstructive lung diseases by improving airway hydration and mucociliary clearance rates. The role of DUBs (which comprise a family of >100 enzymes) in this area is however, very poorly understood. This secondment will combine the respiratory research expertise of the secondee (Reihill) with Almac Discovery's powerful DUB identification and CRISPR-based primary cell screening platforms to systematically determine the therapeutic value of individual DUB targeting in the context of muco-obstructive lung disease.